Capturing Low Abundance But Highly Active Nitrifiers

Nitrification is the microbial oxidation of ammonia to nitrite (ammonia oxidation) and then nitrate (nitrite oxidation). It is carried out by ammonia oxidising bacteria/archaea (AOA/AOB), nitrite oxidising bacteria (NOB) and comammox bacteria.